Comparing the Physical Properties of Plant Lipid Droplets (Oleosomes) with Milk Lipid Droplets (Milk Fat Globules) in Model Food Systems

This work will identify the relationship between oleosome composition and microstructure, and their physical properties in model food systems and in-mouth; this will allow industry take significant steps to replace dairy fat with a plant alternative in a range of products.
Specific objectives, analytical techniques, and student skill development:
1. Recover oleosomes from sunflower, rapeseed, soy, and echium seeds using a wet-milling and solid-liquid separation method developed at the UoN4
2. Establish the fatty acid composition of the core oil that makes up the majority of these oleosomes
3. Analyse the composition of the surface lipids (phospholipids and phytonutrients) and proteins of candidate oleosomes
4. Establish the impact of seed type on droplet morphology, size distribution, and surface charge of target oleosomes
5. Measure the interfacial tension, interfacial rheology, and emulsifying ability of oleosomes
6. Evaluate the impact of thermal treatment (pasteurisation and UHT) on the physical properties of oleosomes and their interfacial behaviour
7. Compare the response of oleosomes and milk fat globules when exposed to a range of model food processes that depend on interfacial interactions such as mixing, aeration, crystallisation, and homogenisation.
8. Monitor the digestive fate of oleosomes and milk fat globules using an in-vitro human model
9. Determine the in-body responses, both in mouth (consumer acceptability) and in the gut (MRI imaging), on consuming oleosomes or milk fat globules.